Geochronology of ridge flank hydrothermal contributions to global biogeochemical cycles

This project aims to determine the role aging ocean crust has played in setting seawater chemistry and buffering atmospheric CO2 over Earth's history. This will be accomplished by combining geochemistry and geochronology to evaluate the nature, timing, and duration of hydrothermal inputs from the mid-ocean ridge flanks to the oceans. Investigating ridge flank exchange requires scientific ocean drilling through thick sediments into the oceanic crust, which has predominantly recovered either young or very old crust. The student will work on the very first samples of middle-aged ocean crust, cored on the Southern Mid-Atlantic Ridge flank in 2022 by the International Ocean Discovery Program. Knowledge of when ridge flank exchanges occur is critical to understanding past seawater chemistry because the long-term rearrangement of Earth's tectonic plates has varied the age-area distribution of the seafloor.